Visible and Invisible Genders: Photography and the Self-Visualisation of Transsexual People

'Visible and Invisible Genders' is a photography research project carried out in collaboration with transsexual people. While the widely held view is that there are two sexes and two genders, the research participants self-identify through a range of gender descriptions that extend the boundaries of the female/male binary categories. \n\nDespite the increasing public face of transsexuality generated by the media, the lived experiences of individuals' identifying beyond the sex and gender dichotomies are almost invisible in the social domain, the general view being that transsexual people continually shift from one socially-sanctioned gender to the other. Furthermore, everyday life re-enforces the binary sex/gender model recognised in Western society, thus few images explore beyond these polarised categories. Consequently the visual articulation of these categories defines and perpetuates this binary model, controlling and reproducing gender 'norms' to the exclusion of non-binary definitions. \n\nIn light of these concerns, my research explores the notions of transsexual visibility and invisibility. It analyses the differences between the participants' private and public gender manifestations and it investigates the capacity for photographs of transsexual people, undertaken in the social domain, to reveal the visual practices of gender and gender performativity in everyday life. \n\nThe photography takes a phenomenological approach, following the work of anthropologist Michael Jackson, who applies Maurice Merleau-Ponty's concept of 'being-in-the-world'. Nonetheless, Jacques Lacan and Judith Butler's perspectives provide insights into the process of perception and embodiment in relation to gender and self-visualisation. Judith Halberstam's concept of flexible gender boundaries is also important here. In different ways, these perspectives foreground the mediation process that takes place between inner and outer worlds in self-visualisation. \n\nFollowing this, my enquiry provides new insights into the experiences of transsexual people, specifically with regard to the relationship between gender and self-visualisation, in the broader context of everyday life. \n\nOutputs will make the findings accessible to an international audience. The research will be exhibited in 'Art as Somatechnic' Sydney, 2009 and 'Beyond Woman and Man' at the Bibliotheque Nationale de France, Paris, 2009. Textual analysis of the research will form the basis for conference papers to be given at the 'Fifth International Somatechnics Conference', Macquarie University, Sydney, 2009 and 'Conference on Transgender', Sorbonne Nouvelle University, Paris, 2009. \n